Designing for Neurodiversity

The proposal addresses the needs of a growing neurodiverse population in schools. This perspective is essential to design future learning environments and offers a way to fundamentally rethink current design practices for educational institutions. The ultimate goal is to define future policies and guidelines to increase the life chances of neurodiverse children in environments where they can thrive.

The research opens a new line of inquiry into the agency of physical space in educating and caring for neurodiverse children. To set the foundations for this inquiry, the goal is twofold: give a seminal account of pioneering specialist environments and create a cross-sectoral, transdisciplinary network of stakeholders involved in shaping these spaces. This includes architects, environmental designers, therapists, educators, policymakers, and the children themselves.

The number of children presenting neurodivergent conditions such as Autism, ADHD, Attachment Difficulties and Developmental Trauma are rapidly growing: 15-20% (9,073,832) of children in England are neurodivergent (20/07/2023). Children that experience any of these conditions struggle with processing sensory information. Sensory Integration Therapy (SIT) has specific criteria detailing the environment and the process (Ayres 2005; Parham et al 2011). The therapy consists of individually tailored activities in a bespoke physical environment that enables children to improve their sensory abilities, essential for them to navigate the world.

The current delivery of SIT in British schools is taking place in either purpose (and mostly) non-purpose designed facilities. Inclusive design regulatory frameworks (i.e: British Standard BS8300, Building Bulletin 102), offer few specific design recommendations for neurodiverse spaces and are almost completely blind to the sensory aspects of educational design, citing the "lack of research" as "the limiting factor" (David Petherick, chair of RIBA Regulation & Standards Group, 2018). Best practices of existing SIT facilities are rarely shared. This means that without guidance, when faced with the challenge of setting up a new facility, the design process must almost always start afresh (see partners letters). Looking at both private and public institutions, the variety of physical environments and ad-hoc solutions in SIT practices reveal compelling dynamic spatial interpretations of key principles of the therapy.

It is crucial to gather this diverse and extremely rich empirical evidence as a foundational knowledge to investigate the relationship between the physical environment and therapeutic practice. The goal of this project is to give an account of five state-of-the-art SIT practices by recording and assessing how the spatial and environmental conditions impact the efficiency of the therapy. To do so, we selected purpose-designed facilities across the UK that capture this diversity of practices, serving different communities in varied geographic and demographic contexts. Beyond data gathering, we will create a platform which enables dialogue between stakeholders. This network will allow sharing best practices and disciplinary perspectives, but also will be crucial to distil key ways in which the physical environment can support neurodivergent children's development in three fundamental aspects: diagnosis, treatment, and learning.

This research pilots a new understanding of how the design of the physical environment impacts therapy outcomes and vice versa, how therapeutic practices can shape inclusive design agendas of the future, applicable to schools, homes and beyond. In its application, the research will inform the new and existing provision of sensory integration spaces, benefiting both the therapists and the children.